Hydra

Exagenica Research is an innovative UK SME formed to develop and commercialise a novel maritime engineering solution which would enable crude oil, product and chemical tankers to be multi-purposed in terms of the type of cargoes they can carry.

The company proposes to use its innovation voucher to further develop and improve the design and manufacture of its proprietary product.